FlyMet.org - a tissue-based metabolomic online resource for the Drosophila and systems biology communities

All living organisms have a metabolism - a set of hundreds or thousands of chemical reactions that allows them to survive. Recent technologies have allowed us to take a chemical snapshot of hundreds of such chemicals - a 'metabolome' - that provides a sensitive indicator of what is going on inside the organism, its health and nutritional status. In our bodies, as in all multicellular organisms, the metabolomes of different tissues are likely to differ significantly, reflecting the different specialized jobs they perform.
Obviously, this is hard to study in humans. However, the tiny fruit fly, Drosophila, has proved itself to be an ideal 'model' for many human processes. For example, much of our understanding of how humans develop, or of how our body clocks work, is based on research first performed in Drosophila. So this project is to generate metabolomes for the major tissues of Drosophila, and to place them online in the public domain, together with computer models of each tissue's metabolic 'map'. Such a dataset will be invaluable for the rapidly growing population of scientists studying metabolism in Drosophila - for example to model the natural ageing process or obesity and diabetes - and may provide modelling techniques and tools to let us understand more of human biology. Similarly, 70% of human genetic diseases are mutations in metabolic enzymes. They can either be directly harmful, or damage organs like the kidney by uncontrolled accumulation of metabolites. 80% of human genes have Drosophila homologues, and so it is possible to model many inborn errors of metabolism in the fruit fly, assess the impact of mutations by metabolomic approaches, and use such mutants in drug screens to alleviate these life-threatening conditions.
The benefits of the project are not likely to be specific to biomedicine; for example, a million lives are still lost annually to insect-borne diseases such as malaria and dengue; and insects are also key vectors of animal disease, such as blue tongue virus. Drosophila, with its potent genetic tools, is an ideal model for insect pests. Understanding insect metabolism may help us understand how insects render insecticides harmless, or even identify new targets for novel, greener, insecticides.

Technical abstract
This project is to open up a new area, by generating an authoritative metabolomic tissue 'atlas' of Drosophila, and linking it to FlyAtlas.org, our existing transcriptomic atlas resource, and to our recently developed computational model for insect metabolism. We will microdissect multiple tissues from adult and larval Drosophila, and subject samples to three different chromatography-MS protocols in order to maximize the molecular coverage of our metabolomes. The results will be placed in the public domain through accepted repositories, such as EMBL-EBI's Metabolights; and through our own FlyMet.org resource, which (like flyatlas) will be designed to be as accessible as possible to a non-specialist audience. In parallel, we will develop our metabolic model of Drosophila, using FlyAtlas data to identify regions of the global metabolic map that are particular to individual tissues; and use FlyMet data to directly validate the predictions. We will also use reverse genetics to try to fill any gaps in our metabolic model. The end result will be a public domain tissue-specific metabolomic resource that will be unique and of value to a rapidly growing cohort of scientists interested in metabolic processes in Drosophila and beyond.
This work will have impact in three areas: (i) in applied biology, where Drosophila, with its potent genetic tools, is an ideal model for insect pests. (ii) in systems biology Drosophila, with its metazoan body plan and powerful genetics, provides an ideal compromise in which to work up the concept of tissues in systems biology. (iii) In biomedicine, 70% of human genetic diseases are mutations in metabolic enzymes. Metabolomic resources will provide valuable baselines against which to delineate Drosophila models of disease.

Potential impact
This work will benefit the UK/international academic community, the wider public, inform policy makers and in the longer-term, fulfill economic impact.

Academic community: in addition to that described in 'Academic Beneficiaries', our work will be disseminated via meetings, publications and collaborations (Pathways to Impact). In 2015, Julian Dow (JATD)/Shireen Davies (SD) fulfilled >75 requests for transgenic flies and antibodies; and received many requests for information/discussion, so we are of real benefit to the Drosophila/insect community. The investigators have collaborations with key UK and international groups in their fields (e.g. JATD with the 'omics community; SD/JATD with neuroendocrinology researchers, e.g., nEUROSTRESSPEP consortium; KB with the metabolomics community), and so are well positioned to develop avenues of investigation of mutual interest during the course of the grant. We will also develop highly trained researchers for the academic or industrial market. This extends beyond the researchers directly employed on the project, to other members of the lab, including PhD, Masters and undergraduate project students.

Economic impact: This work will aid in the identification of suitable simple models, and screening for novel treatments. It will also provide novel datasets for exploitation towards application in crop protection and capacity building for insect molecular science research for Food Security and Clinical Science. The investigators have current collaborations and partnerships with industry that can also be targeted via knowledge exchange and promotion of activities (e.g. workshop, see Pathways to Impact); and can be approached for joint exploitation of relevant findings, managed by University of Glasgow's Research Strategy and Innovations Office.

Public engagement, societal and policy impact: We have had good engagement with the public via the media and also BBSRC Business, International Innovations, Public Science Review, University of Glasgow communications office. Dow/Davies's research work may form a REF2020 impact case study and is also exhibited at the Glasgow Science Centre (Images on the Clyde). Our work also featured in the recent BBSRC Excellence with Impact 2016 competition, in which UoG was ranked top institution. We also undertake activities at the Glasgow Science Festival, so reaching a wide public audience.
Also, interactions with identified stakeholders including policy makers (e.g. towards Guidelines on screening for Inborn Errors of Metabolism) and dissemination activities to end users, will help achieve long-term societal and policy impact.

Project Management: All the investigators play active roles in project management, essential to achieve measurable output/progress for all aspects of funded research. We utilise BaseCamp, a platform for project management that allows project-specific data display, discussion and planning, to which group members have secure access. We also have regular project meetings with team members, with additional weekly Drosophila group meetings (SD/JATD) as a forum for group discussion and presentation.

All the investigators have excellent, relevant track records in output; collaborations and exploitation; and communication and engagement - so can achieve the maximum outputs and impact from funded projects.